Helios - Proof of Market for the next generation servo motor

Overview Limited is a privately owned, independent, British Company based in the UK. We
are a global leading specialist designer and manufacturer of CCTV camera control
mechanisms and CCTV speed dome solutions. Overview's fielded and proven stepper and
Brushless DC (BLDC) servo motor driven control mechanisms power many of the leading
CCTV PTZ (pan, tilt and zoom) domes on the market today.
We are proposing to develop a new cheaper to manufacture precision CCTV camera motor.
This small innovative, precision, brushless dc motor will have integral intelligence. The new
motor will be designed and tooled for production and will power a new generation of compact
domes and video conferencing products, with direct drive to each axis.
As we fully understand the CCTV market and its needs but feel that our solution has merit in
other sectors market, more specifically in the markets of Professional Lighting, Video
Conferencing as well as Broadcast Video. The overall market potential is thought
to be substantial but at this stage is un-quantified.